TEK7 RBT

The aim of this project is to develop a robot assembly which serves as part of a first-generation smart football training system which incorporates IOT, autonomous robotics and data visualisation to aid coaches and improve youth players individual dribbling skills.